cybersecurity

Truststream. Website: http://www.truststream.co.uk

Concerned that our current information security is not robust enough to secure customer information and we require special assistance. The innovation voucher would allow us to buy in the external expertise required and have the cyber security needed for the future of our business.